University of Nottingham and Fullflow Group Limited

To develop BIM-enabled integrated software for the engineering design and optimisation of syphonic rain water drainage systems taking into account manufacturing and construction constraints.